PhlOneiron - an AI driven disruptive business model for Global Executive Search

PhlOneiron will disrupt and advance the multi-billion global executive search market through the use of the latest artificial intelligence and digital technologies and an innovative, differentiated business model. It does this by shifting the primary focus on the candidate's dreams, purpose and potential rather than a reactive approach based only upon organisational vacancies or requirements.

PhlOnerion can provide significant economic, social and diversity benefits by unlocking a broader pool of executive talent rather than one that is less reliant on existing networks and 'connections', unleashing executive human potential and satisfaction by aligning closer to their inner purpose, and maximising organisational effectiveness by providing access to talented, purpose driven leaders.

This project is backed by a motivated, experienced and complementary team with a strong combination of commercial, technology and AI, product development and finance experience. The team fully believe in the potential of PhlOneiron to be a game-changing British technology success story in global recruitment.